University of Strathclyde and Ailsa Reliability Solutions Limited KTP 23_24 R2

To enable the creation of the Ailsa Vision reliability platform by embedding expertise that will allow for the development of the system, and integration of new technologies and enablement of better data driven science and machine learning principles.